CCP5: The Computer Simulation of Condensed Phases

CCP5 provides support for all UK scientists engaged in developing and exploiting increasingly powerful computer simulation methods for
condensed matter. These range from the atomistic - probing the atomic level behaviour of materials - to others that model properties
over orders of magnitude larger length scales - the mesoscale - and very long timescales. Understanding chemical and physical behaviour is essential to
finding new systems with improved performance.

CCP5 will maintain, support, develop and disseminate a set of state-of-the-art simulation codes used widely in academia both in the UK
and internationally, and in industry. The techniques include among others classic molecular dynamics, Monte Carlo, dissipative particle dynamics and Lattice Boltzmann methods and embedded quantum mechanics/molecular mechanics. We propose an ambitious plan of sustained support and development, all driven by user demand. We wish to add new features but also will implement greatly increased interoperability between different programs. This will be achieved by toolchains and workflows to allow more efficient and better assisted setups of models, simulation runs and the analysis of results as well as combined simulation modes.

CCP5 fosters the application of these codes to an increasingly wide range of interdisciplinary scientific problems, with a successful strategy of developing and disseminating new codes and methods for all classes of materials, so that many scientific areas benefit from CCP5 involvement. Applications in the grant period will include, but are not limited to, solid state materials, polymers, micelles, liquids, liquid mixtures, liquid crystals, surfaces, interfaces and films, homogeneous and heterogeneous catalysts, minerals and biosystems.

To maximise the impact of these methods, we propose to run conferences, workshops, training events aimed at the future specialist or the experimentalist wishing to apply the techniques to a particular problem. Several of these will be other CCP's. We shall sponsor collaborations between scientists and provide bursaries for students to work on short projects with industry or in Europe. With its wide scope and experience of many different techniques the CCP5 community is well placed to transfer knowledge and expertise across a wide range of disciplines

This application addresses the major international challenges of pushing atomistic modelling to much longer time- and lengthscales, by proposing a chain of software tools to link consistently first principles (quantum) and innovative coarse-grained and mesoscale methods, and thus providing accurate multiscale methods. UK modelling of these types is at the forefront of international research, but continued support for maintenance and development in this area is essential, if
the UK is to maintain its position in the light of intense international competition.

Potential impact
CCP5 ensures active communication and dissemination of research in condensed matter simulation throughout the community, both academic and industrial, both UK and international. There are currently 4237 sofware licenses, of which 3564 are non-UK based.

The materials industry contributes £200 billion to the UK p.a.; 70% of technological innovations come directly from advances in materials - enabled and accelerated through simulation of condensed phases. Understanding condensed matter on atomic and coarse-grained levels offers key insights into many products and processes. The research field is still too specialised and dynamic to be fully embedded within industrail labs on a large scale and CCP5 plays a vital role in enabling this research to occur in industry by connecting UK academics and industry partners, and keeps industrial researchers in touch with the latest software and methodologies. Many internationally competitive companies, including Unilever, Johnson Matthey and BP, either use CCP5 codes directly, or collaborate with academic groups working in this area.

UK industry benefits as computer simulation is increasingly seen as a viable alternative to costly experimental screening and test-bedding, and in prediction of new improved materials for particular applications. In tough market environments, speed-to-market is critical, and product innovation is widely recognised as the key for success. CCP5 attacks head-on the technical challenge to develop predictive models that are simple and affordable yet with the potential to enable novel product design. Thus societal benefits will primarily be through subsequent development of new materials that are cheaper,
more environmentally friendly and biocompatible, and which enhance the well-being of those employed in the relevant
industries as well as those affected by environmental and medical impacts of materials in current use.

Many companies have links with academic groups working in this area who will also be able to deliver new ideas and fundamental understanding of a range of
materials of commercial value to UK industry, and the work of CCP5 will increase the number of and strengthen such links. Industry will also benefit from the trained personnel from the different research groups that make use of the extensive software and training supplied by CCP5.

For example, CCP5 software developments will feed into the UK Consortium on Mesoscale Engineering Sciences (UKCOMES), primarily focused on the development of the lattice Boltzmann method within DL_MESO for enhanced modelling and design capabilities in industry relevant scenarios - future droplet-based micro-fluidic systems, novel ink jet or laser printing, spray drying and micro-encapsulation. The dissipative particle dynamics component of DL_MESO is the cornerstone of a project between Unilever, Syngenta, Infineum and the Hartree Centre to improve product formulation. This work is also supported by IBM and Intel. DL_aKMC and DL_MONTE are being employed by NNL and AWE for the design of new nuclear fuels and materials.

Stunning visualisation of condensed matter, carried out with CCP5 software, provides an immediate route to insight that no mathematical equation can by itself. For example, a video of a simulation of radiation damage in a nuclear waste form showing the breakup of the host illustrates dramatically the problem of nuclear waste disposal, and is suitable for the general public and for pupils and students at all stages of education. We are proposing new outreach activities using movies of simulations to maximise impact for schools and the lay person who will be able to appreciate how atoms and molecules determine the function of so many of the materials they use and aid in their understanding of the key scientific issues that underlie the major societal challenges of the 21st century.